Optimisation of Wind Energy O&M Decision Making Under Uncertainty

Wind energy will play a full part in decarbonisation of the future energy mix - if the costs can be reduced. This

project develops a technological concept that helps achieve that cost reduction, by utilising data in a way which

directly supports quick and reliable decision making in the everyday operation of a wind farm, either on- or

offshore. The volume of data available from wind turbine assets is staggering - from component temperature

traces, to weather forecasts, to sea conditions. But ultimately that data needs to be used by a control room

engineer to change a decision in order to be useful. This innovative project develops a decision-making system

that combines advanced visualisation methods and component health systems developed by UK SMEs with

decision-theory from academia, and brings this together in a way that a wind farm operator can utilise to drive

down the cost of operating a wind farm.